13 Development of magnetometer immunoassay technology for the rapid and cost effective detection of endemic animal diseases and pathogens (zoonoses)

International trading of food from animal sources is very intensive. Regulations decree that the production of animal products is free from zoonoses that can affect humans. Food producers wish to avoid the costs associated with other animal diseases. Regulatory authorities wish to reduce the cost of testing, especially visual inspection at slaughterhouses. Building on solid scientific and commercial research evidence resulting from a recently completed TSB GRD-funded project, this project now aims to take MagSer (i.e.a serology test for zoonoses and animal diseases) from Proof of Principle (PoP) to a fully developed instrument and suite of assays for screening animal diseases and zoonoses. The novelty and advantage of MagSer lies in the unique combination of immuno-magnetic capture of paramagnetic particles (beads) with highly sensitive magnetometer instrumentation to detect and quantify antibodies captured on the beads. The main innovations will be the a disposable measurement technology directly applicable to the measurement of antigen specific antibodies in pig's blood and the development of a rapid, low cost and simple device that can be used at point of test to screen animals for infections and check for efficacy of vaccination. Assay development work is planned at UWE's labs with instrument and consumable development and assay integration and validation being carried out by Clarity Biosolutions Ltd. (CBL).

Potential impact
This project is focused on addressing a number of impact objectives.

Market: The Magnetometer Immunoassay (MIA) technology developed by the University of the West of England (UWE) promises to be a disruptive diagnostic platform in a broad range of market segments. At the end of the project a robust, cost-effective, flexible and portable platform for testing a range of animal diseases and zoonoses will be brought to the market by Clarity Biosolutions Ltd (CBL) or a licensee.

Society: The outcomes of this project will have significant impact on health and wellbeing by providing a cost-effective, portable platform for testing for foodborne pathogens that will increase monitoring and consequently reduce cases of foodborne illnesses.

Economic: In the short term there will be economic benefits in terms of growth of CBL and investment in new employees. In addition, the economic benefit may be extremely wide as a result of the reduction of UK healthcare burden and cost of foodborne illnesses.

Commercial: A significant by-product of this project will be wider commercial impact through the development and commercialization of a technology for measurement of antibodies and other products based on the MIA platform technology.

Research and Technological: The project will target the development of new assay systems for the Magneto Immunoassay (MIA) technology. This will help to enhance UK's importance in the field of bio-sensing systems. Importantly, it will provide a high-impact demonstration of the technology.